New and Versatile Approach to Synthesis of chemRNA

mRNA expression often requires demanding procedures or specific enzymatic steps. We propose an alternative strategy utilising chemically ligated RNA (chemRNA) with the aim to enhance procedures such as in vitro transcription, improve RNA stability and allow for site specific modifications. chemRNA will be ligated, using amide linkages and triazole copper click reactions. This modular approach has a unique advantage allowing for protein production from both natural and modified sequences. Our intention is to optimise the synthesis of chemRNA, investigate the fidelity of chemRNA in biological mechanisms and synthesise proteins from enhanced chemRNA. We consider this work to fall within three priority areas of the BBRSC. chemRNA has good potential for scale-up applications in industrial biotechnology. It is a new synthetic approach that is key to advances in synthetic biology and can be used as a universal technique for the advancement of the biosciences.

AfS, ENWW